Impact validation towards industrialisation of novel microwave pyrolysis process for recycling end-of-life PVC

Polyvinyl chloride (PVC) is one of the world's most widely produced plastics, used in flooring, electrical cables, automotive parts, packaging and healthcare. However, it is also one of the most difficult plastics to recycle. When heated, PVC produces hydrochloric acid that damages conventional equipment, making chemical recycling unfeasible. As a result, around 460,000 tonnes of PVC waste are incinerated or landfilled each year in the UK alone, despite estimates that up to 75% could be recycled, leading to lost resource value, high disposal costs and avoidable carbon emissions.

Halocycle Ltd, a UK-based SME founded in 2020, has developed a patented microwave pyrolysis process that provides a breakthrough solution. Unlike conventional methods, the process uses direct microwave heating in a controlled, cool environment. This prevents uncontrolled thermal degradation and allows hydrochloric acid to evolve safely in a non-corrosive state. The outputs include high-purity hydrochloric acid, hydrocarbon feedstocks for use in plastics and chemicals and lightweight solid byproducts suitable for applications such as construction materials.

Halocycle has already proven the process at pilot scale in Hull, operating a containerised unit capable of treating 0.5 tonnes per day of PVC waste. Independent testing has confirmed the quality of the outputs, including hydrochloric acid at =99.5% purity with no detectable free chlorine or iron. The next step is independent validation of the environmental and economic impacts.

This project will deliver a full Life Cycle Assessment and techno-economic study, alongside accredited laboratory verification of outputs. The findings will be consolidated into an Impact Validation Report to give stakeholders (investors, regulators, waste operators, chemical users) the evidence they need to adopt the technology.

If successful, Halocycle's approach could transform PVC recycling in the UK and beyond. Processing just half of the UK's PVC waste through this technology would avoid more than 440,000 tonnes of CO2e emissions annually, while reducing disposal costs for recyclers and providing sustainable chemical feedstocks for UK industry. The first industrial-scale demonstration plant is planned in 2026, creating a world-first commercial facility for advanced PVC recycling and helping establish the UK as a global leader in resource efficiency and circular economy innovation.